Premium Lightweight Architecture for Carbon Efficient Seating - PLACES

Jaguar Land Rover has brought together and is leading a consortium of technology partners including seat supplier Johnson Controls and a Coventry based innovative SME, CL-7 supported by Coventry University automotive and industrial design specialists to research and develop a novel lightweight seating architecture for the premium automotive sector and with applications to electric vehicles that will reduce CO2 emissions, improve cabin climate comfort and reduce the load on vehicle heating and ventilation systems by the application of new materials, simulation and optimisation processes.